Public Policy and Peace Walls in Belfast

A 'peace wall' is the name now commonly used to describe the massive physical structures used to divide the two main communities in Northern Ireland, primarily in the Belfast area. The first 'peace wall' was constructed almost fifty years ago in 1969 to separate the Catholic Falls Road and the Protestant Shankill Road in Belfast. At the time, it was considered a short-term policy intervention. An Army Major, overseeing the construction of the wall said: 'This is a temporary measure... we do not want to see another Berlin wall situation in Western Europe... it will be gone by Christmas'. Despite the successes of the peace process, such segregation and division are still part of the daily reality for many in Northern Ireland. In 2014, that wall still remains and has been accompanied by one hundred additional walls and barriers, stretching to more than 26 miles in length across the city. Indeed, the peace walls have come to symbolize the ongoing gulf between the aspirations of the peace process and the implementation of peace in practice. It is against this backdrop that our knowledge exchange partnership project exists.

The rationale for our project has been driven by the Northern Ireland government's recently published community relations strategy document, Together: Building a United Community (May 2013) which set itself the ambitious target of removing ALL interface barriers (peace walls) by 2023. However, our previous research has shown that 69% of local residents living in closest proximity to the peace walls believe that the peace walls are still necessary because of the potential for violence. Clearly much works will need to be undertaken with these communities in order for the government to achieve its policy objectives.

The project will generate extra value in terms of both scholarship and impact by using social science insights to maximise the chances of efficient and effective policy delivery. We will achieve this through direct and sustained engagement with senior policy-makers and practitioners connected to the Northern Ireland Executive's peace walls implementation strategy. By embedding the academic team within the Department of Justice for 12 months, working with their newly established Interface Action Team (IAT) which has lead responsibility for delivery of this strategy, opportunities for efficient and effective policy delivery will be enhanced. A series of research objectives have been identified in partnership with the IAT. These include the design, delivery and analysis of a further public attitudes survey, preliminary research on designing the next steps in practical interventions in interface areas building on existing investments from external funders such as the International Fund for Ireland, conducting a review of existing mechanisms for managing peace walls, and establishing baseline indicators to assist in mapping progress in the implementation of the peace walls initiative over the next 10 years. This will also lead to a series of roundtable workshops with academics and senior civil servants, the establishment of a database which brings together relevant statistical and qualitative information on interface areas and a number of evidence-based policy briefs designed to encourage wider participation and consultation in policy development.

Potential impact
Who will benefit?

This project will use social science insights to maximise the chances of efficient and effective policy delivery in relation to Northern Ireland's current peace walls implementation strategy. Through doing so the project will be of direct benefit to:
a. Individuals responsible for the strategic and operational delivery of policies within the DOJ (primarily those within the Interface Action Team);
b. Devolved government, particularly the NI Ministers responsible for issues directly and indirectly associated with peace walls;
c. Local government - particularly Belfast City Council;
d. Public sector bodies that engage on issues aligned to the challenges associated with the removal of peace walls including the Northern Ireland Housing Executive and the Police Service of Northern Ireland;
e. Local community and voluntary organisations dealing with these challenges around removing peace walls including Belfast Interface Project, North Belfast interface network, Community Relations Council, Tides Training, Forthspring, and Lower Shankill Community Association.
f. Broader society in Northern Ireland including churches and business.

How will they benefit?

In the short term this project will increase levels of collaboration between actors and stakeholders across the various sectors identified above (a-f). The three primary tasks within the knowledge exchange project (attitudinal survey; research and reviews of internal policy processes; development of indicators) will provide a focal point of engagement for all interested parties and encourage their collaboration. More specifically, the Ulster team will host a number of seminars with stakeholders as identified above (a-f) to discuss the research design and allow for suggestions relating to the proposed survey, to present the results and initial analysis of the various research tasks, and collect comments on findings from the stakeholders which can be used to help develop the evidence based policy briefs. Policy briefing reports will then be used to disseminate further the academic thinking and evidence related to the challenges of formulating and implementing appropriate peace wall related policies. As a result, we expect a key benefit for those with whom we have engaged to be a greater awareness of the challenging issues and the development of stronger stakeholder relationships built up through their participation in our seminars, workshops and roundtable events. In the medium and longer term, the impact of the project will be seen in terms of the quality and depth of discussion surrounding the policy debate and subsequent implementation of policies aimed at removing peace walls.

What are the potential impacts likely to be, and what is their importance?

The main potential impact of this knowledge exchange project is that it will facilitate local communities in working together to produce a phased plan of how to reduce and eventually remove peace walls and barriers in their areas. Our overall research programme and knowledge exchange activity will take 10 years and we are committed to following the policy area throughout that timeframe. There are key milestones and important moments within the next 10 year, which will have an impact on peace walls and public policy:
2014 - the rollout of the initial devolved government strategy
2015 - all external funding for peace walls best practice projects finish
2016 - Northern Ireland assembly election (and impact on policy direction)
2019 - 50th anniversary of the building of the first peace wall in Belfast
2023 - deadline for implementation strategy to remove peace walls.

Given that the maximum amount of time that we can bid for through this scheme is 12 months, we view this project as focusing exclusively on engagement around the rolling out of the initial government strategy while building the foundations for a sustained programme of activity over the longer term.